University of Aberdeen and Process Measurement and Control Systems Limited

To develop the particulate phase in an innovative flexible hardwearing non slip sealant providing a semi-permanent filler for indentations, depressions and deviations in surface.